University of Nottingham and NEMA Limited KTP 25_26 R2

To develop innovative high-frequency, high-power density, wide-bandgap inverter drives for Aerospace electrical machines (motors & generators), utilising cutting-edge semiconductors, state-of-the-art control algorithms and advanced power electronic architectures.